Getting a grip: from the science of robotic attachment to innovation and deployment

People who need to work at height, underground or in hazardous locations have higher health risks due to falling, exposures to toxic chemicals and radiation or other aspects of their work. To avoid these problems, mobile robotic manipulation technologies have allowed humans to operate remotely without exposure to hazardous environments, to reduce or entirely eliminate health and safety risks and enable a more acceptable work place. The use of robots can lead to higher productivity and better resource utilisation, with reduced requirements for energy and consumables, as well as less waste, and therefore better environmental outcomes. However, their applications are currently restricted due to a number of mobility (reaching to location) and functionality (acting in location) issues; the mobility mechanisms are typically designed for predefined environments while in reality a robot should interact with and navigate through an unstructured and often cluttered environment; existing robots are comprised of heavy and rigid components that can damage the surrounding environment and injure human workers; effective functionality of the robotic system at the location requires appropriate positioning and stability of the mobile manipulation platform during the mission.
An effective solution to these problems is to implement an interfacing layer between robots and environments that can enable physical entanglement (attachment) and provide live information on the state of interactions between the robot and its surroundings. Important recent work in robotic technologies for anchoring is inspired by animals and plants which have evolved effective solutions to various problems including locomotion, object manipulation, standing against fluid flows and energy management. Robotic anchoring systems with ability in stable anchoring and maintaining their attachment for an extended time in different environments will be invaluable for a wide range of industrial, medical and other applications: eg. attachment by climbing robots for inspection and maintenance of buildings including heritage locations, nuclear plants and steel bridges, disaster zones; perching by flying robots that can provide a bird's-eye view of an area of interest or object manipulation; and attachment into delicate substrates.
The emergence of advanced soft composite materials, manufacturing and communication technologies allows making robot components with properties and functionalities that were not possible in the past; most prominently our new abilities in creating components with a mechanical stiffness spectrum, e.g. similar to the structure of bones, muscles and skin in human body where a transition from rigid to soft is evident; and stiffness variability, e.g. similar to the ability of octopus in adjusting their arms' stiffness; as well as advances in robotic sensing and perception of environmental features, interaction forces, relevant data processing techniques and increased communications abilities including real-time networking between devices. These advances can be exploited to make robots that can interact with the environment in a safer and more effective way.
The purpose of the fellowship is to enable world-leading innovation in mobile robotics, leading to new insights in the science of how robots may attach themselves to the environments where they are deployed, the creation of a specialist centre of cross-disciplinary expertise, the development of working prototypes for practical application, and pathways to commercial exploitation. It will exemplify what can be achieved by combining scientific and technological exploration with design.

Potential impact
Impact is an essential component of this fellowship proposal, which is not only about undertaking cutting-edge science, but also about the translation of research into innovation, and later into products and services.

The engagement activities of the fellowship function also as impact methods, involving interaction with supplier industries in innovative materials and manufacturing, and with application sectors which potentially range from safety contexts to surgery, disaster-zone surveys to aerial archaeology, and in close inspection and maintenance from oil rigs to heritage buildings.

The work will increase the UK's robotics capability and extend it into new fields, in alignment with the UK Industrial Strategy which specifically calls for research and innovation - and a National RAS Strategy - in robotics (Building our Industrial Strategy Green Paper, January 2017) and the Industrial Strategy Challenge Fund's identification of robotics and artificial intelligence (including connected and autonomous vehicles and drones) as areas with UK leadership potential and wide-ranging fields of application. It addresses a known shortfall in the uptake of robotics in UK industry (International Federation of Robotics World Robotics Report 2016).

The means to achieve impact within the fellowship include
- supporting the applicant to lead not only in research, but also in translating research to innovation
- engaging with relevant supply industries such as innovative materials as partners in this and future research, under suitable IP arrangements
- engaging with a range of users and use cases across a range of potential application sectors
- undertaking engagements with groups of end-users and potential users to understand responses and behaviours around not only practical usability questions but broader attitudinal responses to these autonomous systems
- on the basis of these engagements, envisioning future products and services, and exploiting the IP generated through the RCA's expertise in entrepreneurship, knowledge exchange and industrial consultancy
- building towards a portfolio of industry-funded research

The project structure will - in consultation with its highly multi-disciplinary project panel, in robotics, material science and design - allow for the project outcomes to have an exceptionally wide multi-disciplinary reach. For example, some aspects of the research can be fit to top robotics conferences such as ICRA and IROS while other aspects can be presented at materials and design conferences such as ICCM, robArch and DRS. This leveraged impact can extend the reach of EPSRC funding into a wider range of disciplines, e.g. soft robotic attachment to historical building facades for repair and restoration providing high academic impact.